The impact of the anti-leukaemia drug L-asparaginase on T cell function

Asparaginase (ASNase) is a drug that has revolutionised the treatment of acute lymphoblastic leukaemia (ALL). Despite great success in paediatric populations (around 90% of children survive), there is limited efficacy in the adult population, wherein approximately 50% of patients relapse. The drug works by breaking down the amino acid asparagine (Asn) into aspartate and ammonia, thus starving tumours of an essential metabolite for growth. However, the impact on healthy immune cells is poorly understood. We aim to understand the role of Asn depletion by ASNase on T cell function, using genetically modified mice with fluorescent reporters for activation. We will extensively profile how ASNase impacts the activation of various T cell subsets, as well as assessing its effects on checkpoint expression, which will be useful for metabolic co-therapies using immune checkpoint blockade. This project will help to improve current therapeutic strategies for cancers.